Advancing Spatiotemporal Generative Deep Learning and its Application to Sea Ice Forecasting

The Arctic is warming at a rate four times the global average and has experienced a dramatic decline in sea ice. This decline is the direct result of anthropogenic greenhouse gas emissions. Even with drastic cuts to emissions, the occurrence of an ice-free summer in the Arctic Ocean is all but guaranteed in the next decade.

Meanwhile, Antarctic sea ice has exhibited highly-variable behaviour over the course of the satellite record, growing on average from 1979 to 2010 before setting new record low extents in 2016, 2017, 2022, and 2023. The relative contributions of natural variability and anthropogenic influence in setting these minima are a subject of ongoing research, though the sheer scale and consistency of anomalously low Antarctic sea ice throughout 2023 in particular has raised red flags of anthropogenic influence and raised concerns of future Antarctic sea ice decline in a warming world. The impending loss of sea ice brings numerous scientific, social, political, and economic implications. Sea ice plays a critical role in regulating the Earth's energy balance through the sea ice-albedo feedback mechanism; in mediating oceanic-atmospheric heat fluxes in driving midlatitude weather patterns; in supporting marine wildlife, terrestrial wildlife, and avian wildlife; in buttressing continental ice shelves; and in the driving global ocean circulation of heat, carbon, oxygen, and other nutrients worldwide by expelling brine at freeze-time and freshwater at melt-time. Its disappearance will harm the indigenous communities who have relied on it for centuries; could fuel geopolitical tensions among global powers and could result in unsustainable resource extraction practices, particularly in the mining and fishing sectors. Building upon IceNet to produce accurate, realistic, and probabilistic sea ice forecasts using spatiotemporal generative deep learning-and advancing state-of-the-art spatiotemporal generative deep learning methods in the process-is a challenge with both scientific and societal value and is the focus of my PhD.

Objectives
Baseline Models. IceNet data collection will be reimplemented; preprocessing, training, testing, and evaluation pipeline with the original UNet network architecture, thereafter replacing the UNet architecture with well-established baseline generative deep learning models such as generative adversarial networks (GANs), variational autoencoders (VAEs), and normalising flows (NFs). This will familiarise me with the existing IceNet ecosystem/codebase and may reveal weaknesses in the original IceNet formulation which I will address in subsequent stages of the PhD.
Diffusion Models: These generative deep learning models will be incorporated into the IceNet pipeline to produce sharper, more accurate, and probabilistically well-calibrated forecasts.
Multiscale Learning. Forecast utility is dependent upon spatiotemporal resolution. Certain applications call for high-spatial-resolution (1km) forecasts in local (100km) regions at hourly timescales; others call for low-spatial-resolution (25km) forecasts across an entire polar region at subseasonal to seasonal (1-6 month) scales; others still call for multi-year forecasts which capture known decadal periodicities and anthropogenic boundary condition forcings in the climate system.
Multitask Learning: To obtain a more holistic characterisation of sea ice, the scope of IceNet will be expanded to predict variables such as sea ice thickness, sea ice motion, and sea ice type.
Analysis of Metrics: Binary accuracy and sea ice extent error, the current metrics-of-choice describing IceNet's predictive skill, lack the level of nuance necessary to fully understand IceNet's strengths and weaknesses. In the final stage of IceNet development, a variety of metrics will be compared against forecasts from IceNet and baseline dynamical models to improve sea ice forecast evaluation across spatiotemporal scales and across multiple variables.